Extending Broadband Networks in the Highlands and Islands and other Rural Communities nationally

The aim of this project is to build and test a wireless testbed network on the Isle of Bute, with a view to assessing the feasibility of using TV White Space spectrum as a means of providing broadband and associated services to rural communities.
The project involves six collaborating partners: Steepest Ascent Ltd (the Lead Participant), BT, BBC, Berg Design, Netpropagate, and the University of Strathclyde.
The first stage of the project is the installation of network infrastructure, comprising White Space radio links to individual trialist premises and a high-capacity microwave backhaul link to the mainland. Subsequent stages will involve technical testing and user experience surveys.
The project duration is 18 months (1st April 2011 - 30th September 2012).